Asset visibility and advanced analytics for enterprise IoT

As companies and whole industries evolve and adapt new technologies and business processes in the enterprise mobile space, the amount of data available to them has grown exponentially. B2M has helped many companies make sound, informed decisions based on information gathered from Enterprise Mobile Computing Devices, such as ruggedized mobile phones and portable computers. B2M is now planning to include new and emerging technologies in internet connected sensors and intelligent things as part of its analytics portfolio.
In this Innovate UK funded project B2M will develop a series of compelling and innovative case studies based upon actionable analytics for this extended portfolio. The studies will provide a blueprint for how UK companies can leverage Enabling Technologies to both retain customers, develop new products and services, and realise significant revenue growth.